Networking Bifidobacterium: integrating omics modelling and experimental validation to understand beneficial traits

Numerous animal and human studies have suggested that the presence of gut microbiota genus Bifidobacterium is associated with a range of health benefits, including protection against pathogens. This project focuses on understanding biology of Bifidobacterium by measuring gene expression and metabolites in bacteria under various conditions. Generated so called 'omics' datasets will be interpreted by looking at models of bacterial metabolism and gene regulation.
Molecular networks have proven useful in data integration and interpretation but rely on good quality resources that are often not available for less well-studied species. The main aim is to apply a comprehensive approach to study metabolic, signalling and regulatory networks by combining reconstruction of metabolic model with simulations of network steady states and multivariate statistics. The computational platform developed in this PhD project will provide the setting in which to disentangle the molecule specific interactions between strains and species that would be central to understand microbes and how they respond in the gut environment and thus impact human health.